University of Hull & Bemrose Booth Paragon Limited

To develop innovative and enabling technologies for the detection of dangerous substances in a high throughput environment. To develop a prototype sensor for an emerging threat, suitable for commercialisation.